Steelhenge

The project involves development of secure access controls and a working secure environment for an online training area in social media management and digital response to a crisis scenario.